Developing a synchronised media player for mobile VR headsets to be operated on dynamic play equipment - a step towards creating 'the world’s smallest theme park'

Remember what it was like to swing as a child; swinging high to hang weightless facing the sky, before dropping backwards towards earth; slowly at first, then hurtling at breakneck speeds with the wind rushing through your hair to feel that gut wrenching increase in weight? What about pretending to be a superhero, or just getting lost in your imagination?

The team at Studio Go Go remembers, and they're adding virtual reality technology to classic funfair and playground rides to rekindle and amplify those childhood experiences for you. And things are about to get a whole lot more exciting!

Studio Go Go currently tour their own VR swings. If you climb aboard, don a headset, and start swinging, you can take flight in a da Vinci flying machine. Your sensation of swinging will become the flapping of an Ornithopter, or the upward thrust of an Aerial Screw. Perhaps you've experienced one of their VR headsets as you take a spin on Brighton Pier's Twister funfair ride, where they'll whirl you into the clouds, to go zooming through a candy-coloured universe?

Studio Go Go uses data from the VR headset's motion sensors to drive a synchronised real-time simulation of the ride, allowing them to produce virtual world graphics that **feel** real. But that's not all... They can also modify movement in the virtual world to make you believe that you're performing incredible forms of movement. It's all part of their patented GOGOXR software.

You could upload their software onto any mobile VR headset anywhere in the world, climb aboard a similar ride, and your experience would be exactly the same - the future of theme parks.

However, a mobile VR headset is similar to a smartphone and nowhere near as powerful as a gaming computer. The style of virtual worlds Studio Go Go currently creates in real time is restricted to something that resembles the blocky world of Minecraft. It's certainly fun, but Studio Go Go plans to offer more. How about skateboarding in Springfield with Bart Simpson, flying the Millenium Falcon with Chewbacca, or bopping in a Gorillaz video?

Studio Go Go aims to combine cutting-edge digital production practices from the worlds of animation, movies and VFX with GOGOXR. It's all part of their long-term goal to create _the world's smallest theme park_ - adding VR content to swings, roundabouts, and seesaws to create ride experiences that'll blow your mind.